Shale gas fracking: A coupled analysis of fluid transport, storage and flow through fracture networks

Research into subsurface characterisation of sandstone and carbonate reservoirs is well developed, along with the methods of modelling fluid storage and transport within them. However some of these methods do not accurately represent the processes within Shale reservoirs.This doctoral research project aims to focus on creating an analytical model for gas flow through a shale reservoir. In Part A of the project, we aim to complete a technically rigorous model for flow through the porous matrix and planar fractures. Part B of the project aims to develop realistic functions for stress dependant permeability and transmissivity, then implement these in the model. In Part C, we aim to incorporate the flow model developed in parts A and B into a geomechanical fracture model. Specifically the multi-institutional numerical framework CSMP++.